Sustainability As A Service with Greenr

Becoming the world's first Net Zero-aligned Financial Centre is a huge challenge. If the UK's FS industry were a country, it would have the 9th largest emissions in the world (larger than Germany/Canada emissions), amounting to 805million tonnes CO2e (WWF,2021). We have a long way to go. Organisations of all kinds must turn environmental ambitions into practical action and results. Having seen this challenge and frustration first-hand, Greenr set out to leverage technology, data and behavioural psychology that could create meaningful impact.

Greenr's solution is a 'climate companion' for organisations. The 'most accurate carbon calculator available', Greenr's solution comes as a mobile app and a web dashboard. It's what underpins this that sets it apart from other carbon reduction tools. It is powered by an extensive carbon emissions databank that is layered with artificial intelligence technology, enabling maximum employee engagement and carbon reduction at source. The carbon footprint tools that are currently available are inadequate and piecemeal in comparison. They tend to stick to measuring carbon data or simply offsetting carbon. Greenr's solution targets transformational behaviour change, through coaching users to reduce their carbon at source.

Greenr sees the FS industry as the route to drive the net zero transition at scale. That's why this project focuses on developing a 'sustainability as a service' product for financial institutions. It will lead to an integrated solution that further drives progress to net zero and increases focus on climate risk for financial institutions. In phase 1 of this project Greenr will design and build a prototype, testing with end-users, leading to an MVP. Phase 2 builds and extends this MVP, ready for market entry in 2023\. Ultimately Greenr's solution will increase focus on environmental and climate risk in the FS industry and beyond. This will be critical to achieving net zero by 2050\.